Hybrid Ancilla-driven Quantum Computation

The ancilla-driven quantum computation (ADQC)[1] model is based on the
measurement-based model of quantum computation (MBQC) but also uses elements of
the gate-based, or circuit, model of quantum computation (GBQC). The idea behind
ADQC is that the register elements are entangled with some ancilliary states.
The entanglement is between one ancilla system and, at most, two register
Systems. Entanglement is achieved by performing the same operation for all pairs (or
triplets), unlike what might be required in other schemes (eg. qubus model).
The computation on the register qubits is driven by performing measurements on
the ancillas. So the register is not directly accessed, as in the gate-based
model while it is measurement that drives the computation, as in MBQC.
The ADQC model was introduced such that both the register and ancilla systems
can be described by discrete variables, but what the hybrid model attempts is to
use continuous variable ancillas.

Previous work by a previous master's student indicates that the continuous variable
ADQC implementation involves no error corrections which must be accounted for,
which constitutes an improvement to the discrete variable version. Therefore it
is of interest to investigate the hybrid model further. This theoretical project
will investigate how hybrid ancilla-driven quantum computation model can be
constructed.